A Machine Learning-Driven Approach for Optimising RNA Therapeutic Delivery via Generative Modelling

RNA therapeutics offer great potential as novel treatments, but their ability to target tissues and cell types beyond the liver is currently limited. Sixfold Bioscience has revolutionised the field with their innovative platform, Mergo. By leveraging natural cellular transport mechanisms, Mergo enables the delivery of RNA therapeutics to a wider range of tissues and cell types, opening up possibilities for new treatments.

At the core of Mergo is an RNA nano-scaffold structure with a customisable design, where RNA therapeutics can be attached and it can be chemically modified to enhance its targeting specificity. These features enable the discovery of therapeutically-relevant constructs using experimental methods. However, the vast number of potential chemical modifications that can be integrated, exceeding an astonishing 10^60 possibilities, presents a significant challenge in identifying optimal chemistries for a desired target in living organisms.

This fellowship aims to harness the potential of Mergo by developing an advanced and highly integrated drug-delivery platform driven by Artificial Intelligence (AI). Cutting-edge machine learning techniques (such as generative modelling, representation learning, Bayesian optimisation, and discriminative modelling), will be combined synergistically to facilitate collaborative learning and communication between models. This innovative approach will streamline the design process of highly effective Mergos by proposing new chemistries that continuously enhance their affinity for desired targets in living organisms, specifically focusing on achieving high affinity for a particular cell line.

This fellowship aims to overcome the limitations of proxy assays, such as in vitro tests which often result in models that do not accurately reflect the in vivo context, by giving priority to small, but relevant, labelled datasets obtained from in vivo experiments for target learning. These datasets, combined with prior knowledge, take precedence over large labelled datasets derived from proxy endpoints, ensuring both the efficacy and safety of the drug-delivery platform. The proposed generative approach will utilise extensive, unlabelled molecular data to learn the statistical characteristics of the Mergo chemical space. As a result, the fellowship will conduct a comprehensive preclinical evaluation by applying this approach to maximise in vivo targeting of the proximal kidney tubules and minimising uptake in other kidney cells and organ tissues.

By combining business-led innovations that integrate commercial excellence with pioneering science, this proposal aims to help position the UK as a global leader in research and innovation. The project emphasises multidisciplinary R&D partnerships and collaboration between industrial and academic stakeholders to advance therapeutic delivery platforms. It aligns with the strategic theme of 'securing better health, ageing, and well-being' defined by the UKRI, as it aims to improve delivery constructs for targeted cell and tissue treatments, ultimately benefiting patients with kidney diseases and other clinical indications. The research activities of this project will have various impacts, including advancements in generative modelling and Bayesian optimisation for therapeutic RNA delivery, economic growth through job creation, intellectual property generation, and societal impacts by revolutionising therapeutic strategies and improving health outcomes for diseases with unmet needs.